Understanding the atomic and electronic structure of particulate matter from theory and experiment

The goal of this PhD project is to gain insights into the atomic and electronic structure of particulate matter (PM) using a combination of accurate first-principles calculations and state-of-the-art transmission electron microscopy measurements and to correlate these insights with adverse health effects in the lung. The resulting detailed mechanistic understanding will pave the way towards a targeted approach for mitigating the effects of pollution, for example via improved catalysts or green infrastructure